MICA: Investigating mRNA encoded growth factor to promote epithelial repair in pulmonary fibrosis.

Fibrosis of the lung is the gradual replacement of alveolar of air sacs with scar tissue that prevents the organ from carrying out efficient gas exchange and currently has no cure. Lung fibrosis can occur as a result of chronic disease such as idiopathic pulmonary fibrosis (IPF) or severe epithelial injury during respiratory infection. There are 6000 new cases of IPF each year in the UK, it is increasing in incidence and survival is only 3-5 years after diagnosis. Fibrosis remains one of the largest threats to health after recovery from COVID-19 and influenza. There is an urgent and unmet need to develop new therapies that can alter the progression of fibrosis.

Repeated lung injury and an inability to repair properly play a central role in lung fibrosis, suggesting that repair processes could be important targets for therapy. Epithelial basal cells (BCs) are adult stem cells of the lung that can self-renew or differentiate to all types of lung epithelium after injury. They normally function to repair lungs efficiently, however recent studies suggest that basal cell function might be impaired in fibrosis. Further investigation is required to understand whether these cells can be manipulated to control how they function. Growth factors play an essential role in coordinating growth and regeneration of lung tissue. Fibroblast growth factor 7 (FGF7) binds specifically to FGF receptor 2-IIIb (FGFR2b) expressed only on epithelial cells including BCs to promote growth and differentiation. FGF7 has been shown to be dysregulated in lung fibrosis, as a result there is interest in supplementing FGF7 to promote repair and reduce fibrosis in the lung for disease modifying therapy. Delivery of FGF7 protein after lung injury in human and animal models has demonstrated its powerful influence on lung repair but it's use has been hindered because it must be delivered by intravenous injection which results in rapid elimination from the body, poor distribution to the lung and high toxicity.

Synthetic messenger RNA (mRNA) is an emerging technology that instructs the body's own cells to produce a specific protein with transformative potential for how growth factors are applied clinically. Growth factors encoded by mRNA are being tested for heart and skin repair in humans but has never been attempted for the lung, partly due to challenges in delivery. We have previously developed materials to protect synthetic mRNA and facilitate its delivery into lung cells following nebulised delivery. This proposal will bring together our experience in mRNA delivery, with expertise in lung repair and fibrosis to investigate mRNA encoded growth factors as a novel strategy to guide lung repair after injury.

In order to achieve our goal, we aim to address three key questions:
1. What is the influence of FGF7 mRNA on survival, proliferation and migration of human basal cells from normal and IPF lungs?
2. Can FGF7 mRNA promote differentiation of basal epithelial cells in human lung organoids?
3. Does local delivery of FGF7 mRNA reduce fibrosis and improve lung function following injury in a murine model?

The outcomes of our research will be instrumental for the application of synthetic mRNA as a platform for protein production in the lung that could be broadly applied to different protein targets and will bring this pioneering technology closer to improving human health.

Technical abstract
Dysregulated epithelial repair plays a central role in fibrotic diseases, leading to progressive scarring and loss of function. Almost 45% of deaths in the developed world are due to fibrosis of major organs including the lung. Pulmonary fibrosis can occur as a result of chronic disease such as idiopathic pulmonary fibrosis (IPF) or acute respiratory distress syndrome (ARDS) following respiratory infection and currently has no cure. There is an urgent and unmet need to develop innovative therapies that engage with underlying molecular targets to alter progression of fibrosis.

Airway basal cells (BCs) are progenitor cells that are important in maintaining lung function after injury. Growth factors such as fibroblast growth factor 7 (FGF7), play an essential role in BC function and FGFs have been shown to be dysregulated in IPF and ARDS. However, the use of FGF7 protein in patients is hindered by short half-life, poor distribution to the lung and systemic toxicity. Synthetic messenger RNA (mRNA) enables endogenous expression of encoded growth factor, something which is being tested for heart and skin repair in humans but has never been attempted for the lung, partly due to challenges in delivery.

We have previously developed materials for local delivery of synthetic mRNA to the lung and this proposal will aim to modulate lung repair using mRNA encoded FGF7. We have three specific objectives:
1) Assess the influence of FGF7 mRNA on human BC survival, proliferation and migration in vitro.
2) Establish if FGF7 mRNA can promote differentiation of hBECs from normal and IPF lungs in human organoid models.
3) Assess the impact of lung delivery of FGF7 mRNA on airway function in a bleomycin mouse model of pulmonary injury.

The outcomes of our research will be instrumental for the application of in vitro transcribed mRNA as a platform for protein production in the lung that could be broadly applied to novel targets to improve human health.